Programming abstractions and static analyses for the web 2.0 and beyond.

Programming for the web is shifting from building applicationswhich feature network connectivity, to tying together, typicallyusing a scripting language, a set of functionalities alreadyoffered by several disparate sources available online.This new programming model involves many subtle issues, caused bythe interplay of concurrency, distribution, scripting, dataquerying and inter-operability. Moreover, it lacks the solidmathematical foundations that software science has provided, forexample, to imperative and functional programming.The purpose of this proposal is to study programming abstractionsand develop static analysis techniques to help support the robustand secure development of the next generation of web applications.It aims to develop a coherent set of ideas, calculi, and tools for dynamic web data and to use these theories to guide the implementation of a proof-of-concept scripting language for web programming.